Coventry University and I T P Sales Limited

To create a control system for the positioning of a milling tool on an existing machine to sub-millimetre accuracy by directly measuring the 3D position of the tool spindle within the working volume, thereby minimising the variations caused by machine structure and environmental influences.